Morphology control and characterisation of organic and hybrid devices for thin-film electronics

In this project, we will first control thin film morphology of advanced functional materials inclduing organics, organic/inorganic hybrids and perovskites using various solution-deposition techniques to print them with controlled nanostructures for optoelectronic device applications (e.g. solar cells, LEDs and transistors). Second, we will charcaterise these nanostructured morphologies by using the newly developed novel characterisation tool (APS04). Finally, we will develop a systematic understanding of the relationships between nanostructures and optoelectronic properties of organic hybrid functional materials and to correlate them to the performance of their devices.